thermal

This project aims to develop a lightweight thermal insulating render/plaster for use in low carbon historic building renovation. The proposed solution is expected to deliver both energy savings and possess aesthetical, physical and mechanical compatibility with the refurbished building.